The role of La and Related Protein family in ribosome biogenesis

The La-related protein - LARP- superfamily constitute an evolutionary conserved group of
RNA Binding Proteins - RBPs. Humans contain seven LARP paralogues, a number of which
have been shown to control ribosome biogenesis, a central process in every living cell. It is
however unclear whether this is a conserved feature of all LARPs and the extent of their
functional and mechanistic overlap remains to be understood. The aim of this project is to
systematically assess the impact of each human LARP paralogue towards regulation of
ribosome biogenesis, as well as revealing the molecular mechanisms of this regulation. This
interdisciplinary work will be conducted using integrated structural, biochemical, multi-omics,
and cellular approaches,taking advantage of the complementary expertise of the two
supervisors.